Where My Soul Resides

'Where My Soul Resides' is an ambitious collaboration between two animation studios, a spatial audio researcher, and a world-renowned puppet theatre.

Together they will design and create a first-person augmented reality storytelling experience which places the audience in the shoes of someone travelling to their ancestral home for the first time.

We will use fantastical and abstract set design, spatialized audio, with custom-designed puppets unbound from physical constraints by existing in digital form, with motion captured performances from award-winning puppeteers. The audience walk round the physical space, and use smartphones and other mobile devices embark on a self-directed journey through Punjabi and South Asian culture, folklore and myth.

The project presents a unique opportunity for our companies to innovate and expand our creative methodologies, build on our professional skills, and secure a foothold in new markets with a global reach.

The project will be a celebration of human creativity at a time when the role and relevance of we play in the creative process is being questioned by the emergence of generative AI.